BerryAI: Super-Human Vision and Decision Making for World-First Raspberry Harvesting Robots

Fieldwork Robotics Ltd develops soft, adaptive and modular robots for agriculture, and has demonstrated first commercial picking of raspberries with a robotic system. This project is focused on enabling super-human vision system and decision making for the robots developed by the company. This would help scale both the performance and availability of such a robotic workforce, securing this important sector while reducing losses and wastage.